Commercial development of wave propulsion for pleasure vessels

The project will develop and commercialise wave propulsion for crewed pleasure vessels. This development will be a step towards wave propulsion appropriate for small commercial vessels, and eventually for ships. It will feed back into and refine the technology used for uncrewed surface vessels (USVs).

This form of propulsion, similar to how penguins fly underwater, but using just pitch and roll of the hull rather than muscle, was patented in 2012 by Eco-nomic Ltd, and is used in small uncrewed vessels such as the AutoNaut, which Eco-nomic Ltd originated.

These USVs are developed to the point where they are being used to collect data in real time as hurricanes develop, so that their intensity and direction can be forecast better. Also, for 4,000 nm plus operations in open ocean enabling a wide range of commercial, defence, and science applications. They are zero carbon in operation, and almost silent, unlike most other forms of marine propulsion which are polluting the oceans with noise, oils, and CO2\.

As a technology, wave propulsion has not yet found a place in crewed or commercial vessels. It is a complex interaction between the vessel hull shape, an arrangement of wings (also called foils and flaps), and real mixed seas. The system provides both propulsive thrust, and greater stability.

This project will fit an existing pleasure vessel with an arrangement of foils. The real-time human control of the angle of attack of the foils is the critical development, together with a design that allows the foils to rotate 360 to dump excessive loads. This has not been explored previously. By comparison is it like being able to trim a sail. Existing systems use a fixed spring tension to maintain an angle of attack of the foils, with no adjustment for stall, or speed through the water.

A further development for which this project is a precursor, is 'active' foils, moved to respond to wave conditions being experienced (not unlike a stabiliser system for ships). It will take a complex Machine Learning system to train itself to 'swim' in waves, as animals achieve so easily. The first step is to how to 'trim' the wings in mixed waves.

For pleasure boats the exploitable commercial advantages of wave propulsion are silence, greater stability and comfort, and zero carbon. This propulsion can be used in hybrid with motor or sail, and should provide improvement for both.